The University of Salford and Greater Manchester Combined Authority KTP 24_25 R1

To develop, design and pilot a business change toolkit to enhance the embedding of a data sharing framework across Greater Manchester. To catalyse the transition towards more efficient working methods, improving process and data access, and creating sustainable change of practice across the city region.